What are the Possibilities and Limitations for Co-creation in Qualitative Urban Research? Extending participation 'after' co-creation methodological t

What are the Possibilities and Limitations for Co-creation in Qualitative Urban Research? Extending participation 'after' co-creation methodological timeframes in Glasgow and London.